Development of a new heat resistant lighting system for use in consumer ovens

The detrimental effect that temperature has on electronics has so far restricted the design and
integration of innovative LED lighting into consumer and industrial applications that require
high temperatures, resulting in inefficient, ineffective incandescent light bulbs still being used
for these applications. These inefficient bulbs have already been banned from general sale in
the EU under Regulation 244/2009 and increasingly restricted to a small list of specialist
applications. As the EU continues its legislative drive to remove all incandescent and halogen
bulbs from circulation by 2016, there is a real need to develop and supply the market with a
viable LED alternative.
Trumeter Technologies Ltd are a leading designer, developer and manufacturer of innovative
lighting, measurement and sensory technology. Having created significant advancements in
LED technology in the automotive industry, Trumeter believe there is significant cross-over
potential for their lighting technology in the consumer products market, developingthe next
generation of LED lighting for home appliances.Trumeter intend to develop a low-energy, low
failure rate LED lighting system capable of operating in and illuminating ovens which are
heated to temperatures in excess of240ºC. The detrimental effect of temperature on electronics
and LED’s has so far restricted the integration of innovative LED technology in household
appliances, preventing the environmental, control and luminosity benefits of the technology
being realised.
If successful the project will result in the first, high volume, low energy LED lighting system
able to function and illuminating environments of 240ºC heat or more. Implementation of the
technology will initially focus on consumer oven, before other applications and markets are
explored. The project will help ensure that Trumeter and the UK remains at the forefront of
lighting technology and to the wider benefit to the UK household appliance manufacturing
community.